Loughborough University and Fibre Technology Limited KTP 22_23 R5

To develop innovative manufacturing processes and materials for electrode technologies which when deployed in integrated battery and electrolyser (battolyser) systems enable low-cost green hydrogen generation.